Insect cell culture

Cell Guidance Systems is planning to develop a protein purification technology which has potential to significantly impact the way proteins are both manufactured and used for cell research and disease therapy. The technology is significantly differentiated from alternative protein manufacturing technologies and addresses very significant, multi £bn research and therapeutic markets. We are seeking support for an IP review.